Graph Neural Networks for Biomedical Informatics

Cancer is one of the deadliest diseases worldwide. To understand how a normal cell becomes cancerous and escapes treatment, it is important to examine tumour progression. Here we propose a method that applies modern experimental techniques and artificial intelligence (AI) to uncover hidden relations. Using measurements from bulk RNA sequencing, we compute the gene expression of each protein-coding gene and build a network that describes the underlying connections of genes and pathways. By computational modelling with the help of Graph Neural Networks (GNNs), we can infer how tumours evolve over time and which molecular processes are activated or deactivated.

In my research, I created GNN-Suite, a framework that benchmarks different GNN architectures for various biomedical applications. Using Nextflow, a scientific workflow system, I applied this framework to predict cancer-driver genes (CDGs) by analysing protein-protein interaction (PPI) networks from publicly available data sources. The results showed that different GNN models performed similarly when applied to realistic data sets, highlighting the importance of data quality in network-based predictions. GNN-Suite is a general framework that is publicly available and can be used outside of the field of computational biology.

Building on this work, I am now applying GNN methods to predict genes associated with Autism Spectrum Disorder (ASD). The focus is creating and analysing Gene Regulatory Networks (GRNs) specific to brain regions affected by ASD, comparing normal and ASD networks. By using GNNs, I aim to integrate molecular data at the gene and pathway levels to better understand how ASD alters these networks. This research could uncover important biomarkers and pathways that are correlated with ASD occurrences.